UK Involvement in LSST: Phase B (Southampton component)

See summary section linked to grant V2809302:

Lead document with Professor RG Mann
Organisation: University of Edinburgh
Department: Sch of Physics and Astronomy

Funding for this work package of the original grant was awarded to Dr. Banerji while she was at the University of Cambridge. A new submission is being made from the University of Southampton so part of the already awarded grant funding can be transferred between the research institutes.